Self-driven, de-centralised healthcare: AI-based visual behaviour assessment tool on remote visual rehabilitation app

Cortical visual impairment (CVI) is the leading cause of pediatric visual impairment in developed countries, but there is currently no evidence-based treatment. A method of visual assessment that captures multiple domains of visual functioning may facilitate the evaluation of proposed therapies. We have developed an AI-based eye-tracking system on our remote visual rehabilitation app that evaluates visual acuity in children with visual impairment.